Rich Visions

Fundmatcher is a unique service which helps entrepreneurs, startups and small businesses to gain access to funding opportunities in order to grow their businesses. The tool will be filled with information on various funding opportunities and allow users to browse and apply for any which are suitable. This service will be regularly updated, and aim to keep our user base abreast to potential financing options for their business.